Sustainable packaging for temperature controlled distribution of Pharmaceutical products (PharmaPack)

It is widely reported and recognised by the Pharmaceutical industry, that there is a growing
and urgent need for an effective, genuinely sustainable and environmentally responsible
insulated packaging solution for the distribution of temperature sensitive healthcare products.
Globally, there is a realisation that current oil-based insulated packaging materials e.g.
Expanded Polystyrene (EPS) or Polyethylene are unsustainable and failing to provide
consistent performance under all temperature conditions.
This project aims to address compelling environmental and commercial arguments against the
widespread use of polymer based insulated packaging materials through the development of a
truly innovative and viable alternative insulated packaging product, manufactured from
sustainable, biodegradable and recyclable materials.
It is absolutely critical that many medicines and vaccines are maintained within tight
temperature ranges e.g. 2° to 8°C, during global transit under extremes of ambient
temperature. The inherent properties of wool will enable vaccines and medicines to be
delivered safely according to these time and temperature criteria, thus providing a viable and
superior alternative to existing Polystyrene and Polyethylene packaging.
The objectives of the project are to prove the concept of a wool based packaging solution for
the safe delivery of medicines and vaccines, by researching wool fibre and other sustainable
materials, undertaking a series of scientific tests and processes and testing the product in a
real time cold chain distribution operation.
Pharmaceutical companies and patients will benefit from the safe and effective delivery of
medicines and vaccines on a global level and the use of wool based insulation will impact on
the huge quantity of oil based packaging materials currently used. The outcome of the success
of this project will bring to the market a viable and superior alternative to existing Polystyrene
and Polyethylene packaging.